MRC Industrial Collab. Studentship: Neural mechanisms of spatial tactile perception, with relevance to communication interfaces for rehabilitation

Neural mechanisms of spatial tactile perception, with relevance to communication interfaces for rehabilitation. Research to be carried out in the Action and Body group at the Institute of Cognitive Neuroscience under the supervision of Professor Patrick Haggard.